Warrington Energy Efficiency Project

This project is driven by a desire to make the plant as energy efficient as possible by upgrading and enhancing the elements that enable significant energy efficiency to be achieved. Rick Bestwick (North West) have a track record in seeking energy efficiencies and have held a Climate Change Agreement since operations commenced in Warrington in 2018, demonstrating ongoing investment in energy efficiency. In order to make the step change to leading-edge energy efficiency, funding is sought to enable the next generation of cold store technology to be applied to the existing building infrastructure. This will be a beacon to the wider food industry of the steps that will contribute to the wider UK target to achieve net zero. The project will be able to provide insight into the practical steps of retrofitting energy efficiency measures in an industry hampered by long plant asset lives. This major step change will be achieved through the introduction of the latest energy efficient technology offering a significant saving in energy usage per annum and consequent carbon emission reductions